International feasibility of complex sea basin 5G connectivity.

This project aims to conduct a high quality feasibility study that will inform potential future collaborations and projects focused on international partnerships between JET Engineering System Solutions (JET-ESS; UK) and partner organisations in complex sea basins.

This study will allow JET-ESS to explore the international options and opportunities to further our novel 5G at Sea solution. JET-ESS will collaborate and engage with overseas businesses, networks, and other stakeholders, to rapidly commercialise our 5G buoy network into the global market.

This project will enable JET-ESS to identify further opportunities and additional stakeholders within countries situated in complex sea basins, including Denmark, Netherlands, Belgium, Germany, and the Spanish Islands. These countries have been selected due to their national focus on developing maritime technology and the sectors of Safety, Aquaculture, Environmental Conservation/Monitoring and offshore renewables (e.g., offshore wind). This project will identify the potential for newly developed 5G technology, which in turn will help further development of our 5G buoy mesh network, as well as accessing these global markets to enable faster commercialisation of our product.

The project team will undertake a detailed feasibility study to engage potential collaborators within the identified countries, before conducting extensive market research and engagement, to develop go-to-market strategies and business cases for future international investment. The project will lead into future investigations, demonstrations, and deployments throughout complex sea basin locations. This will enable a faster route to the global market, and also facilitate increased data collection and communication capabilities throughout the world's coastlines, benefiting the safety, aquaculture, environmental and offshore renewables sectors.